Structural Basis of Serpin Polymerisation

Many of the most prominent diseases of our age are cause by the self-association of proteins. These include Alzheimer?s, Huntington?s, Parkinson?s Diseases and the prion encephalopathies, such as Mad-Cow Disease, Scrapie and Creutzfeldt-Jakob Disease. These disorders have been classified as conformational diseases because the underlying protein alters its conformation to deposit stable aggregates either within or outside of cells. A family of proteins called the serpins can also self-associate to create stable intercellular deposits, through a mechanism called polymerisation, leading to dementia, cirrhosis and thrombosis, among other diseases. It is generally accepted that the design of successful treatment for any of the conformational diseases will require a detailed understanding of the conformational changes that lead to self-association. In this grant we investigate how serpins polymerise by using a combination of biochemical and structural techniques. We have recently solved a structure of a stable serpin dimer that revealed an unexpected, large-scale linkage and explained the infectivity of polymers and suggested how monomers become polymerogenic. We will determine if this mechanism underlies polymerisation of serpins in general and inside of living cells. The result will be a molecular picture of the monomeric and polymeric species to allow the rational design of drugs to slow, prevent or even reverse pathogenic protein association.

Technical abstract
Ordered and stable protein association is the molecular basis behind several important diseases including Alzheimer?s, Huntington?s, Parkinson?s, and the prion encephalopathies, although the precise molecular mechanisms are unknown. A family of proteins known as the serpins also form stable intermolecular linkages resulting in protein accretion and diseases, such as dementia, cirrhosis and thrombosis. Because the serpins are structurally and functionally well characterised they have become the model for understanding the entire family of conformational diseases. Serpins utilise a thermodynamically-driven beta-sheet expansion mechanism for their function as protease inhibitors, and it is believed that a similar intermolecular beta-sheet expansion mechanism accounts for the stability of the serpin polymers. We have recently solved a crystal structure of a stable serpin dimer that revealed a large-scale domain swap including two strands of the central A beta-sheet (strands 4 and 5). In this grant we will determine if this unexpected mechanism is the molecular basis behind pathogenic serpin polymerisation by investigating the following hypotheses: i) linear serpin polymers exchange strands 5 and 4A, and that flexibility between protomers is conferred by some local unfolding; ii) the s4A/s5A domain swap we observe in our crystal structure is the general pathological mechanism behind serpin polymerisation and the resulting serpinopathies; and, iii) the polymerogenic monomeric state, M*, is formed by the release of strand 5 from beta-sheet A. We will employ a combination of biochemical and structural techniques using serpins antithrombin (AT) and alpha-1-antitrypsin (alpha1AT) to achieve the following three aims: 1) To determine the crystal structure of open AT polymers. 2) To determine if alpha1AT polymerises in cells using the s4A/s5A mechanism. 3) To determine the structure of the M* state. Successful completion of the aims will reveal the structural basis of serpin polymer formation and propagation, and allow the development of strategies to slow, prevent and even reverse serpin polymerisation.